CYBERSECURITY1

AS A GROWING COMPANY WE ARE ALWAYS CONCERNED ABOUT CYBER SECURITY ATTACKS AND THE SYSTEMS THAT WE HAVE IN PLACE MAY NOT BE ROBUST ENOUGH TO PROTECT YOUR BUSINESS, WE ALSO ACKNOWLEGE THAT WE REQUIRE SPECIALIST ASSISTANCE AND BELIEVE THAT THE INNOVATION VOUCHER WOULD HELP US RESOURCE EXTERNAL HELP, WE BELIEVE IF THE APPLICATION IS SUCCESSFULL THE WAY OUR BUSINESS OPERATES IN THE FORSEEABLE FUTRE AND HOPE TO MAKE IT MORE SECURE